Fronts in inhomogeneous wave equations

This project considers the existence and stability of fronts in a wave equation with an inhomogeneity. There are two possible directions for the project. One is the study of the interaction of the inhomogeneity with travelling fronts. Numerically the existence of travelling periodic patterns at either side of the discontinuity is observed. This project could focus on understanding the underlying mechanisms for these patterns. Another area for an extension is the study of fronts in coupled inhomogeneous wave equations.